Understanding Experiences of Hate Crime Victimisation and Expectations of Criminal Justice Responses

The proposed research is centred around the issue of hate crime, a term that is used to describe crimes committed against people because of prejudice towards their identity characteristics or perceived 'difference'. The research will examine the nature and impact of hate crime (or targeted victimisation, to use the term preferred by the proposers) as experienced by those who are subjected to the types of violence, harassment and abuse associated with this harrowing form of crime. It will also investigate their perceptions and expectations of criminal justice agencies and other service providers in order to assess the needs of victims and to identify lessons for effective service delivery.

This will be achieved through the distribution of online and written surveys to a wide range of different communities susceptible to targeted victimisation and through the undertaking of interviews with members of these populations. Those groups who will be accessed include: minority ethnic and faith communities; lesbian, gay, bisexual and transgender communities; those with physical or learning disabilities; the homeless; asylum seekers and refugees; and Gypsy Traveller communities. Equally, the research will have the capacity to capture the experiences and perceptions of those who may feel that they have been victimised because of mental health issues or their membership of an alternative subculture, or indeed because of other identity characteristics which do not form the basis of the more generic communities typically associated with hate crime victimisation.

The site for the proposed research is Leicester, one of the most plural cities in the UK containing a diverse range of communities who are targeted, or who are at risk of being targeted simply because of who they are. The research team have already secured access to in excess of 150 different community groups and networks, each containing large numbers of potential research participants who have suffered from this form of victimisation.

The research comes at a time when both official figures and academic studies show levels of hate crime to be rising and when people's fear of the 'other' continues to be exploited by far-right parties such as the British National Party and extreme protest groups like the English Defence League. As such the proposed research is both significant and timely, particularly as criminal justice agencies, local authorities and other organisations who could potentially offer support to victims, are facing converging pressures, including significant cuts to resources, the impact of organisational restructuring, civil unrest and a loss of public confidence in their policies and processes for responding to targeted victimisation. Against this background there is a danger that the forms of violence, harassment and abuse directed at some of the more vulnerable members of society could escape undetected as agencies are forced to prioritise what may be seen as more pressing, or more visible problems.

Within this context the study will make a practical contribution to knowledge about how agencies can develop cost-effective responses that meet the needs and expectations of victims of targeted violence. It will also contribute significantly to the academic literature on hate crime and victimisation, and the lessons learned at a regional level for both policy and scholarship will be extracted and disseminated to a national audience through publications, conferences and workshops.

Potential impact
Who will benefit from this research?

The research proposal has the potential to benefit service users, vulnerable communities, academics and criminal justice policymakers and practitioners, including:
1. Potential and actual victims of hate crime
2. Community groups, networks and associations
3. The police service
4. Crown Prosecution Service
5. Local authorities
6. Victim Support
7. Ministry of Justice and Home Office
8. Charities and third sector organisations

How will they benefit from this research?

Achieving the aims and objectives will deliver a series of practical benefits. At one level, the research will involve community groups, networks and associations from the outset, ensuring that they are fully consulted throughout every stage of the research process and engaged in the dissemination of findings. Moreover, the study will contribute to debates about the scope and effectiveness of existing hate crime policies, and this will enable policymakers and practitioners to identify ways of tailoring services to meet the expectations of victims who require their support. Equally, it will help these organisations to develop responses to victimisation that are based upon the actual needs of victims, rather than assumptions about who their service users are and what their needs might be. At a broader level, the research will generate significant new data that will inform regional and national policy and practice. It has the capacity to make an important contribution to debates about the nature and impact of hate crime, the legitimacy and effectiveness of criminal justice policy, the use of engagement strategies with 'hard-to-reach' communities, and responses to victims of hate crime.

How will we provide opportunities to engage with the research?

The proposers have already established contact with gatekeepers and facilitators to each of the communities that will be involved in the research, and a representative cross-section will form a community working group which will be consulted at regular intervals. This will provide an important community interface to inform the research. The proposers have also secured the support of personnel from key local agencies, including the police, Victim Support and local authorities, who will form the project steering group and will help to maximise the policy impact of the research. Senior ACPO and Ministry of Justice leads on hate crime will also have an input. Other means for generating impact include:

1. A project website, which will be active throughout the study in order to publicise the research to the wider communities of Leicester and to promote ways of accessing support to potential and actual victims of targeted violence.
2. A plain English report summarising the research findings for non-academic users.
3. Translated copies of the report for intended beneficiaries of the research whose preference would be to receive a non-English language version.
4. Launching the findings at a national two-day conference (at the University of Leicester), which will devote separate days to considering the implications of the research for scholarship and for policy. National policy leads from the statutory and voluntary sectors will play a key role at this event.
5. Working with steering group members and senior national hate crime policymakers at a post-project workshop to develop an action plan to implement the research's recommendations.
6. Presenting the findings at four relevant academic and practitioner conferences.
7. Submitting articles based on the research to local media, community newsletters, relevant websites, practice-oriented academic journals such as 'Policing and Society', the 'British Journal of Community Justice', 'Criminology and Criminal Justice' and the 'British Journal of Criminology', and to magazines such as 'Criminal Justice Matters' and 'Police Review'.